The evolution of developmental system drift in axial specification in Spiralia

Technical abstract
Developmental system drift (DSD) is the phenomenon by which homologous phenotypes develop through divergent molecular mechanisms. Although DSD is widespread in animal embryos, how it arises is poorly understood. Our work in segmented worms (i.e., annelids) has shown a striking case of DSD affecting dorsoventral (DV) development in embryos with spiral cleavage, a highly conserved developmental mode ancestral to many marine invertebrates. While BMP is the ancestral pathway specifying the DV axis in annelids, certain species have independently transitioned to using Activin/Nodal. This project will use genome-scale, single-cell approaches to compare species that use BMP (Owenia fusiformis) with those that use Activin/Nodal (Capitella teleta) and, thereby, reveal the principles and consequences of DSD in animal development. We will test the hypothesis that the co-option of central nodes of a conserved DV gene regulatory network underpins DSD in axial patterning in annelids. To do so, we will (i) generate an unprecedented single-cell transcriptomic and regulatory atlas of annelid gastrulae to prove whether BMP and Activin/Nodal activate similar (or different) gene networks; (ii) determine the genetic programmes that control DV development, to reveal whether BMP and Activin/Nodal promote similar repertoires of homologous cell types during larval formation; and (iii) study the annelid Spirobranchus lamarcki to assess whether the axial role of BMP is generally conserved and test the link between DSD in axial patterning and transitions to autonomous development in spiral cleavage. Together, our project will use an excellent study system to advance our knowledge of the mechanisms that control animal embryogenesis and the crucial early steps of axial patterning, transforming our views of spiral cleavage and the forces that promote DSD in animal development.